PlaTFoRm: Practical testing of formal requirements

Within safety and security critical systems, a measure of sufficient test is Modified Condition/Decision Coverage (MC/DC). Constructing a sufficient set of test cases in order to achieve this MC/DC metric requires considerable time and expense and often delays project acceptance and commercial release. We propose to develop a mechanism for the automatic production of just such a set of test cases that can be formally proven to meet MC/DC criteria. Combining the expertise from D-RisQ (UK) Newcastle University (UK) and Fortiss (GE) with the testing knowledge from Verified International (GE) as well as the knowledge from partners in aerospace, automotive, medical devices as well as nuclear regulation, we intend to ensure that results are compatible with regulators needs by meeting the relevant standards.